KUDOS: Development of prototype service to help researchers and their institutions/funders to maximise the impact of published research by explaining and sharing it more effectively

Kudos will help science, technology and engineering researchers and institutions to maximise
the application and impact of their published research. For the first time, it will make
available a standard set of tools that all researchers and institutions can use, regardless of who
has funded or published their work, making it simpler and more efficient for them to share
and explain their work.
Firstly, the tools will help them summarise their work in non-specialist language, supporting
the government’s open (public) access policies, and countering criticisms that the general
public cannot understand, and therefore does not benefit from access to, research. This
simpler language is better suited to translation than the scientific/technical language of formal
publications, helping to broaden impact beyond the UK. The tools will encourage researchers
to explain who benefits from the research and how (for example, economic, cultural or health
benefits).
Secondly, the tools will guide researchers on how to share their work using ‘social’ media
(channels such as Twitter and Facebook, which provide a growing portion of readers of
research) and ‘traditional’ media (particularly, maximising the extent to which research is
communicated to and by journalists, with the non-specialist summaries also helping to
increase accurate interpretation by the media). Sharing will be guided by innovative activity
plans that will be customised to each researcher’s situation (subject area, career level, region;
target audience; available time). Kudos will provide trackable links for use when sharing
work, and will for the first time bring together article-level usage statistics from different
publishers so that researchers can see the growth in readership of their research that results
from using the tools, helping to incentivise and reward their effort.
Finally, Kudos will provide data to institutions and funders to help them track and evaluate
the impact of the research they support.